Unveiling Biological Significance: Exploring Health trajectory Representations with Transformer Models in Large Cohorts

In the realm of healthcare, traditional binary definitions of medical conditions prove inadequate in capturing the intricacies of an individual's medical history, socio-demographic factors, and the nuanced progression of diseases. This pioneering research aims to harness the potential of generative pre-trained transformer (GPT)-based medical history representations to revolutionize healthcare understanding across multiple dimensions. Firstly, it will explore multi-morbidity by utilizing GPT-based medical history representations for clustering health history trajectories and directly comparing results with manual curation, providing nuanced insights into complex disease relationships. Secondly, it will investigate the biological significance of these representations as a phenotype in prominent cohorts, conducting genome-wide association studies to unravel genetic and epigenetic associations shaping health trajectories. These associations are further integrated with existing Genome-Wide Association Studies (GWAS) data to establish biological pathways and causal mechanisms underpinning the variations in medical history representations. Lastly, the research ventures into disease progression analysis, exploring the paths individuals follow within their health histories, and probing whether genetics and epigenetics influence the speed and branching of these trajectories. In essence, this work pioneers a holistic approach that combines machine learning, genomics, and epidemiology to redefine medical conditions, unveil their biological foundations, and illuminate the dynamics of disease progression, ultimately contributing to a more personalized and effective healthcare landscape.